Safeled

Whilst AC LEDs are common in homes and offices, heavy industry and specialist commercial
organisations use DC LEDS. DC LEDs are heavy because of their drivers and these drivers
are often prone to failure resulting in a reduced LED lifespan and/or increased maintenance
scheduling and costs. This is often aggravated due to the height, remoteness or hazardous
location of the lights.
Since 2013, we have supplied high gantry lights for container cranes and hoists in ports and
oil and gas platforms in the UK and USA. We carried out market research with the quarrying
and below ground mineral extraction industries i.e mines and tunnelling and found that
organisations already using DC LEDs expressed a need for lighter LEDs with greater
reliability and less complexity for easier installation and maintenance; easier to move and
manhandle in confined spaces with more focus on safety, particularly damage from debris and
reduced risk of fire and explosion. Many of these industries use traditional metal halide and
SON lights but are often resist LEDs because of their higher initial cost, even though their
Sons and MH regularly fail because of vibration issues.
Therefore, Constellation lighting is keen to prove the concept of a modular AC powered LED
(no driver required) with an integrated hardwired PCB. This would significantly reduce the
weight and complexity, and hence improve installation time and ‘in service’ life. A sealed
explosion proof lens would enable the LED to be used in hazardous and confined spaces. We
aim to produce a module weighing ~1.5Kg producing ~60W, that can be joined to other
modules to create a range of ‘bespoke’ lighting solutions.
We aim for a competitive manufacturing price, which would result in a very competitive sales
price when compared to traditional and other LED lighting systems. The system would be
called SafeLED.